Equine Stable Heating From Thermal Reactive Horse Manure

A simple low cost Stable Heating System that runs off thermal absorption of composting horse manure through heat exchanging principles to provide low level heating within the stable environment. The innovation is the use of low cost components, portability and the combination of a cooling system for the summer months.